Mass Spectrometer and Cryostat to Enable World-leading Research at the University of Leicester

We request funding for a high-resolution quantitative time of flight (QToF) mass spectrometer (MS), coupled with an ultra-high performance liquid chromatography (UPLC) system (£390k). The instrument is critical for molecular characterisation in the physical sciences; it can determine the precise molecular weight of molecules ranging from small organic drug-like molecules and metabolites, to metal complexes and large biomolecules such as proteins.
We also request funding for a temperature-controlled cryostat for complementary spectroscopic measurements (£10k). This enables measurements over a wide temperature range, crucially allowing characterisation of chemical processes under technologically-relevant conditions.

QToF MS: This equipment will provide high-resolution capability for the technician-led MS service in the School of Chemistry at the University of Leicester (UoL). The service is currently heavily used by 17 research groups across three UoL departments. In 2023 86 individual researchers (mainly PhD and PDRA) submitted over 900 samples for high resolution MS analysis. For those users, MS data is a requirement for publication in peer-reviewed journals. In REF2021, 48% of the School’s 3-4* papers included MS analysis.
The existing high-resolution MS instrument is 8 years old. Its production was discontinued in 2022 and the available support will soon become limited. Due to its age, it has suffered numerous reliability issues in the last 3 years leading to diversion of technical expertise, service unavailability, and £64.6k in repair costs. Furthermore, the associated UPLC system became obsolete in 2018 and is not supported by the manufacturer. Therefore, the infrastructure urgently needs upgrading in order to maintain this vital analytical capability.
The objectives of this project are to: (1) provide state-of-the-art multi-user mass spectrometry infrastructure that underpins research relevant to the EPSRC strategic priorities of the physical sciences powerhouse, transforming health and healthcare, and engineering net zero; (2) safeguard the longevity of the infrastructure; (3) enhance mass spectrometer capability through increased sensitivity and ability to analyse a broader range of sample types.
The new instrument is up to 10x more sensitive than its predecessor, and excels at transmitting thermally fragile molecules as well as measuring and characterizing denatured or native proteins, peptides and other biotherapeutics. This will enable the analysis of sensitive and low abundance compounds, expanding the number of applications and thus benefitting a broader user base. The new software incorporates automated analysis features which will eliminate the need for manual analysis of routine data sets. This will enable the technician to focus on addressing more challenging research questions.
This investment will ensure long term delivery of high-resolution MS capability and will enable an expansion of the user base to 33 research groups from 8 UoL departments and external partners, thus fostering collaborative inter-departmental and inter-organisation interactions.

Cryostat: This will enable in-house in situ studies, for example of homogeneous and heterogeneous catalysts or battery materials at elevated temperature, in addition to cryo-trapped mechanistic studies of protein-protein and protein-drug interactions, enzyme mechanism, and energy materials and photovoltaics at cryogenic temperatures. This will benefit 7 ECRs and enhance the training of PhD students and PDRAs. It will negate the need to travel to collaborators to conduct experiments.